The scriptural hermeneutics of poetry: Quranic quotations and allusions in the poetry of Ibn Arabi and Jalal al-Din Rumi

My thesis will involve an analysis of the poetry of two of the most influential figures of classical Sufism...